Resource-Efficiency Product Ratings

This project uses product attribute data sourced from young consumers in the education system to create the **world's 1st resource-efficiency AI product rating system**. The younger generation will pass on their zeal to others, helping current and future generations of our society drive up resource efficiency, a major requirement of achieving net zero greenhouse gas emissions. Once we have identified the key product areas to focus on, we will apply machine learning and artificial intelligence algorithms to assign colour-coded ratings, **similar to the energy efficiency ratings for white goods**. Initially, we will focus on a select group of product use-cases, before we expand our scope to any type of manufactured product.